Understanding how colchicine protects from heart attacks and strokes in heart disease

Colchicine is an anti-inflammatory drug commonly prescribed to treat gout, the joint inflammation. However, two large clinical trials, COLCOT and LoDoCo2, showed that taking low dose of colchicine daily reduces chances of heart attacks and strokes. This led to colchicine approval to treat heart disease in the USA. However, it remains unclear how colchicine works to protect from heart disease.
Colchicine can either reduce inflammation by directly acting on the white blood cells, namely the neutrophils. It was shown that colchicine reduces IL-1beta, an inflammatory molecule linked to increased chances of heart attacks and strokes. Colchicine also acts on liver by changing the protein production and their release into blood. In blood, these proteins act on white blood cells to reduce inflammation. One such protein is growth differentiation factor 15. However, since liver produces many other proteins, there might be more proteins left to be identified. Therefore, my PhD project aims to discover new components of colchicine indirect mechanism which protects against heart attack and strokes.
Here, I used the technology called the data-independent mass spectrometry to identify which proteins in liver cells and blood are changed by colchicine in mice. I further investigated whether these protein changes could be linked to changes in gene expression in livers. To understand whether my results are relevant to human disease, I used the human liver cells (HepG2) to show that the changes observed in mice are also present in human cells.
Understanding how colchicine works to protect the heart could help doctors to identify patients most likely to benefit from colchicine prescription. Moreover, because colchicine can be highly toxic, these discoveries could lead to identification of safer alternatives.